DigiVet Phase 1

This project builds on the current MVP Felcana have to expand their product offering.

Felcana is a pet digital health technology company producing smart, digital solutions for pets. We track activity, sleep, distance, calories, eating and drinking. Our monitoring platform analyses patterns in this data over time, alerting owners to any unusual changes in behaviour and gives veterinarians the data to diagnose and monitor health problems more accurately.

Continued digital innovation is recognised as imperative to improve veterinary care and Felcana is continually developing products which will be at the global forefront of veterinary innovation.